A multifunctional regulatory protein conserved throughout the herpesvirus family

Technical abstract
The herpes simplex virus type 1 protein IE63 is essential for lytic virus replication and has homologues in all mammalian and avian herpesviruses sequenced to date, indicative of its key role in the virus life cycle. IE63 is a multifunctional protein, which binds RNA and modulates viral transcriptional and post-transcriptional processes. In particular, a role in facilitating nucleocytoplasmic transport of viral intronless RNAs has been proposed. Our recent data shows that IE63 interacts with cellular proteins that regulate splicing of cell mRNAs, with casein kinase II and with hnRNP K, an important cellular regulatory protein that has multifunctional properties similar to IE63. We propose to fine map the regions of interaction between IE63 and cellular proteins. We will perform functional analyses to determine the IE63 protein requirements for shuttling and the virus RNA sequences required for transcript export. The interaction with hnRNP K is of particular interest, to determine if IE63 recruits or inactivates this protein and how phosphorylation affects the interaction of these two proteins; these studies are likely to yield important information on cellular post-transcriptional and transcriptional processes. Protein crystallisation trials of IE63 will be set up as a preliminary to X-ray structural analysis. Important insights into protein function will arise from study of homologues in varicella-zoster virus and human herpesvirus type 8. The various interactions of IE63 and its homologues with proteins and RNA provide targets for the development of antivirals that could have a broad herpesvirus activity.

Keywords: herpesviruses; multifunctional regulatory protein; antivirals